Search for neutrinoless double beta decay in Phase I of SNO+

The thesis work will involve the calibration and analysis of the Phase I data set of SNO+ to search for neutrinoless double beta decay. This will entail work at the experimental site, the further development and operation of a laser-based calibration system, and development of software for simulation and data analysis. Esther will take on various responsibilities as part of various relevant working groups within the larger collaboration and actively participate in meetings and decision making for the experiment.